Investigating the Effectiveness of Website Fingerprinting on the QUIC Protocol

Since June 2022, a new internet transport protocol known as QUIC was introduced to the general public. This is part of a scheme to gradually transition the majority of internet users from using HTTP/2, which uses the TCP transport protocol, over to HTTP/3. This will vastly speed up internet connections, along with fixing issues that were found in TCP.

One of these issues includes defending against website fingerprinting. Website fingerprinting is a type of security attack that a malicious third party uses to identify what website or web page a user is visiting. These are more commonly used on Tor networks, a method of accessing the internet anonymously, as HTTP/2 do not hide what website the user is visiting. HTTP/3 aims to fix this with the use of QUIC, which increases user privacy on regular networks.

Recent papers have come out checking the effectiveness of popular website fingerprinting attacks on QUIC connections, and then comparing them to TCP connections. They have discovered that the defenses QUIC provides do not significantly lower the accuracy of website fingerprinting attacks. We do not yet know why QUIC connections are as vulnerable to these attacks as TCP connections.

This research will investigate this problem. Are there certain fingerprinting attacks that are more effective against QUIC than against TCP connections? If we change how the QUIC protocol is configured, does that impact the accuracy of the attacks on connections? Finally, how can we change the QUIC specification to be safer against website fingerprinting attacks?

We will begin by setting up a realistic client-server network that we can use to simulate current state-of-the-art website fingerprinting attacks on both TCP and QUIC connections. Once this is set up, we will begin experimenting with the standard QUIC protocol to figure out what properties of QUIC may be making it more vulnerable to website fingerprinting attacks, such as the timing of certain actions and the size of the data sent between the client and server.

After the properties have been found, we will investigate possible changes to the QUIC protocol to fix the weaknesses without significantly impacting its performance. It will require multiple iterations to develop effective fixes to the protocol, along with testing the fixes under different scenarios to see if they reduce the vulnerability of QUIC to website fingerprinting attacks. One of our top goals is to ensure that these defenses are viable to be used by clients and servers in a realistic setting.

This research will help protect the privacy of regular users of the internet as HTTP/3 is rolled out, reducing tracking risks without the need for extended knowledge on how to defend oneself from such attacks. It will also be a step towards defending users against censorship from large entities like internet service providers, as they will not be able to rely on website fingerprinting to determine whether to block a connection or not.